Funding extension for research staff Chavez and Payne and Touramanis project manager buy-out for T2K-UK construction project

PPARC/STFC have approved a major UK contribution to the T2K experiment in Japan, aiming to perform precision neutrino mixing measurements. Professor Touramanis has a buy-out as T2K-UK project manager, to be extended from this proposal for FY10/11. Dr Chavez and Dr Payne have been working full-time on T2K and this proposal extends their funding for one year from October 2009. Funds have been approved in the final STFC approval (July 2008 Council meeting).